The Galactic Genome Project - stellar characterisation with the Gaia satellite and machine learning

In 2022, the Gaia satellite released over 200 million low-resolution spectra for all stars in the sky brighter than 17th magnitude. These unprecedented XP spectra contain the chemical fingerprint (like DNA) for each star, which can used to deduce rare and exotic events such as nearby supernovae, neutron star mergers, stellar cannibalism, even planet ingestion(!). The project aims to identify exotic stellar DNA within the Gaia XP data. The data volume, multiple examples, and the uniformity of these space-based spectra make the project well suited for machine learning techniques. In addition to identification and catalogues of chemically peculiar sources, the project offers the opportunity for further scientific exploitation by the student. Groups of stars that are prime candidates for machine learning identification are carbon stars as well as other sources with marked chemical depletions (metal poverty) or enhancements (nitrogen), and white dwarfs. Such groups of stars contain key signatures that address many fundamental questions about the Milky Way, Galactic chemical evolution, and the very oldest stars in the Universe